An Early Warning and Emergency Response Service to Keep Older People Safe and Healthy at Home

Amba is a care and health monitoring system to help older people to stay safe and well in their homes. Amba automatically provides early warnings and emergency alerts to carers and family members if something seems amiss. In the event of a possible emergency, a qualified professional carer is immediately despatched to their home.

?Older people are vulnerable to illnesses and accidents which can have a life changing impact if they are not detected quickly enough. Early detection of a fall or an infection can be the difference between a simple treatment, a long stay in hospital, or death. Unfortunately, older people are often reluctant or unable to ask for help, even in an emergency, as both formal research and anecdotal evidence show.

Amba continuously and passively monitors a wide range of indicators and automatically provides early warnings and emergency alerts if something is amiss. They simply go about their daily life as usual. There is nothing to wear or carry. Nothing to learn or remember. The only difference they will notice is an occasional call from a relative or a care professional if something isn't right - and a specialist emergency carer appearing on site if they don't respond.

The connected devices which are used by Amba are leading high-quality products, in use by millions of discerning consumers worldwide. Once integrated into the Amba Platform they enable the Amba Carer App to support a wide and growing range of both emergency and predictive alerts:

* passive, fail safe, in-home fall detection
* possible infection/fever
* predictive fire hazard warning
* nutrition and hydration problems
* poor or irregular sleep difficulties
* respiratory and cardiovascular health problems

In live testing, the Amba prototype was implemented alongside three of the market leading TEC systems (of the kind used by hundreds of thousands of people in the UK). Over the course of the live test, Amba detected two real, life threatening emergencies and raised the alarm, whereas the market leading systems failed to detect any problem or raise any kind of alert.

Our project will pilot the Amba system in the homes of 100 older people in order to:

* Discover if these results can be reproduced at scale;
* Confirm we can set up the system without visiting the users home;
* Develop and test the most useful settings to protect self-isolating older people;
* Gather feedback from carers, older people and relatives;
* Integrate additional devices as necessary.